Improving the pollination of the strawberry

Theme: Agriculture and Food Security

Strawberry (Fragaria x ananassa), a commercially important fruit crop with worldwide sales in excess of $3.5bn per year, contributes significant levels of micronutrients to the human diet. The flowers are hermaphrodite and self-compatible but do not readily self-pollinate without physical transfer of pollen to stigma. The long-term goals of this study are to contribute to an understanding of how strawberry flowers attract pollinators, and to provide advice on future breeding strategies to maximise pollinator attraction and yield while providing support to pollinator populations.